Dermal Construct

SCD Ltd has patented a population of stem cells from adult hair follicles which promote wound healing and skin
regeneration. SCD Ltd, in collaboration with Avecia, has developed processes to manufacture these cells.This grant
will cover phase 1 of product development during which we will
• Develop a tissue engineered human skin construct
• Demonstrate the capability for cell production
• Demonstrate the enhanced wound healing capacity of the cells
The aim of Phase 1 is to combine the patented hair follicle dermal cells and the patented bioprocess with woundhealing
and matrix expertise from Durham University. The major deliverable is a skin construct upon which a number
of SCD products are based. Initially this technology will be incorporated into products for in vitro cosmetic and drug
testing to be launched in 2011. This aspect of phase 1 is funded by a grant from TSB.